Regional assessment of the resilience of water supplies and environmental resilience

This research project will provide a novel development of water resources planning research, through the integration of increased catchment and environmental representation within risk-based decision frameworks. Through collaboration with Thames Water and WRSE, it is hoped the research will be able to be directly applied to improve management and adaption strategies within the south east region, and to more widely combat the water management challenges faced in the near future.